Greener Aprotic Solvent

Green Chemistry focuses on replacing hazardous chemicals with benign alternatives, lowering the risk to the environment and human health. Policies such as REACH (Registration Evaluation and Authorisation of Chemicals) ensure a high level of protection of human health by restricting use of dangerous substances and in some cases, banning them altogether. REACH and other legislation could make the use of several aprotic solvents difficult or impossible to use in developed nations. Circa Sustainable Chemicals is developing a greener solvent; the project will explore the potential for using the solvent in a number of industry sectors.